MIMIc: Multimodal Imitation Learning in MultI-Agent Environments

In UK, we are not allowed to drive a vehicle until we are 17. It is because, driving is a complex and safety critical activity that requires many advanced cognitive skills like recognition of possible threats, anticipation of behavior of other road users and agile reaction to emerging situations. Think about a football player making decisions on field. A good player can sense the opportunities, through anticipating what other players will do, and select an action that will increase the odds of scoring. It takes a long time for humans to develop these advanced cognitive skills, to become an expert at such complex real-world tasks. Artificial Intelligence has made significant progress during the last decade, demonstrated by breakthroughs in cancer detection, computers beating 'Go' masters and intelligent robotics. However, if AI is to live up to its science fictional promises to assist humanity or even supersede human intelligence, it should at least be equipped with cognitive skills such as those possessed by humans. This project aims to develop ground breaking algorithms that equip autonomous systems with human like cognitive skills required to thrive in real world environments.
We are focused on applications that require autonomous agents (e.g. Robot or Driverless car) to interact with multiple intelligent agents in the environment to accomplish a task (known as Multi-Agent Environments: MAEs). Such applications require an agent to anticipate the behaviour of other agents and to select the most appropriate course of actions. Equipping agents with such autonomous decision-making capability is known as policy learning. Compared to policy learning in single agent domains (teaching a robot to walk or a computer to play a video game), the recent progress of policy learning in MAEs has been quite modest. This is due to multiple reasons: 1)Due to agent actions the environment is dynamic 2)multi-agent policy learning suffers from a theoretical limitation known as curse of dimensionality (CoD) 3)Utility functions that capture agent objectives are difficult to define 4)there is a significant lack of adequate multi-agent datasets that allow meaningful research. This project proposes to undertake research in to policy learning in MAEs, by addressing the above limitations.
Our unique approach to policy learning in MAEs is motivated by how humans thrive in similar settings. Firstly, we perceive the world through multiple senses, (i.e. vision, audition, touch) enabling a rich perception of the world. Secondly, when acting in a MAE, humans do not pay attention to all the stimuli but only to key stimuli e.g. when a football player is attacking the ball, the player pays attention only to the teammates capable of effecting a goal and the key defenders. Finally, the learning paradigm we employ known as imitation learning is an emerging methodology to learn by observing experts, which is a productive approach that we use to learn new skills. Accordingly, we propose to learn realistic policies in MAEs through imitation learning by leveraging multimodal data fusion and selective-attention modelling. Multimodal data fusion allows to capture high dimensional context of the real world and selective attention model allows for allaying the issue of CoD. We have been provided a unique multimodal multi-agent dataset and access to state-of-the-art facilities to capture data, by an elite football club facilitating this ambitious research project.
The project outputs will be subjectively validated as a tool to answer "what-if" questions related to game play in football assisting coaching staff to visualize speculative game strategies, and as a computational benchmark to quantify cognitive skills of football players. The planned impact activities will ensure the project will leave a legacy in AI development benefiting UK PLC through significant contribution in multiple high growth areas, such as driverless vehicles, video gaming, and assistive robots.

Potential impact
AI is set to contribute £232Bn in to the UK economy by 2030. Towards facilitating such growth, in alignment with connected nation prosperity outcome of EPSRC (More info in Sec. 3 of CfS), this project develops advanced human-like decision making algorithms. Beneficiaries of this project are anyone who could benefit from advanced decision-making algorithms and assessing skills of humans using AI models. Examples of societal and economic impact from different sectors are given below.

Commercial private sector:
Sports content broadcasters can use MIMIc algorithms can be used to visualize speculative game play with realistic simulations to assist expert commentators to discuss on different game strategies;
Video gaming industry (worth ~£3Bn to UK economy) can benefit from algorithms capable of learning realistic strategies and player behaviour from real games, enabling creative video games where the strategies are realistic and where gamers can adapt behaviors of professional players.
Algorithms with human like cognitive skills will benefit autonomous vehicle/collaborative robot design. This enables humans and autonomous systems to coexist. Imitation learning algorithms developed in the project will equip autonomous vehicles/ robots with intelligent control algorithms that are empathetic towards humans.
Sports analytics industry, set to worth $4.5Bn by 2024, can benefit from the project outcomes through algorithms that fuse multimodal data sources to gain insights to game play, and to gain competitive edge through creative game strategies.
Project demonstrates the use of AI models as a benchmark to assess human decision making skills. Such methodology can enable industries such as manufacturing/sports/education to identify and develop talent thereby improving the workforce.

Policy-makers, public authorities & third sector:
Government funded agencies and charities promoting physical activity, and participation in sports, can benefit from this project, by using the demonstrator to raise awareness of sports, and facilitate measuring physical activity.
Urban planning authorities can gain insights into human behavior in cities through multimodal imitation learning and simulation: e.g. to gain realistic insights of the impact of traffic, or adverse weather conditions; Intelligent infrastructure in smart cities can learn from human interactions to enforce safe and efficient strategies: e.g. road side units can learn policies by analysing safe driving patterns, and then enforce such policies through vehicle-to-infrastructure communication.
The project algorithms can be utilized to assess skills of individuals and teams benefiting selection and training of military personnel; Combination of models with virtual reality, will facilitate realistic virtual training regimes.
Science promotion organizations will benefit from the project demonstrators to show the impact of AI on the society, through a poignant topic of public interest, i.e. football.

Societal impacts
The public who will eventually encounter robots, such as driverless vehicles, will benefit because the robots will be more aware of human actions.
Football fans will benefit from novel visualizations of player strategies, which enables intelligible enjoyment;
Coaches in schools who want to use examples from professional players and discuss consequences of actions can benefit from the project demonstrators.
Video gamers (37Mn in UK) who wish to play games that are realistic and correspond to real game strategies will also be a beneficiary.
Urban dwellers, city workers, and local councils will benefit from improved city planning to make their journeys enjoyable, reduce pollution and improved safety;
Finally, it is recognized that improved skills in machine learning, simulation and research methodologies has a critical role in bridging the gap between academia and industry, especially in the fields of multi-agent systems and data driven policy learning